The University of Nottingham and British Beet Research Organisation

To develop expertise in the application and digital delivery of crop and agricultural systems modelling. Apply this expertise to create a farm level yield improvement tool to support measureable improvement by innovation and knowledge transfer in the UK sugar beet industry grower base.